MALIT

Materials And Lifing Improvements in Turbines (MALIT) Building on the success of the Trent family of three shaft engines Rolls-Royce have announced their intent to develop UltraFan®, a novel Ultra High Bypass Ratio (UHBR) geared architecture. This provides a significant improvement in propulsive efficiency and will be available for the next generation of aircraft 2025 and beyond. A fundamental enabler for this new architecture is the development of lower cost technologies for the middle of the market engine that will enhance the competitive position of future Rolls-Royce Civil Large Engine (CLE) products through the introduction of robust lifing methodologies and lower cost single crystal alloys which offer a significant reduction in unit cost, increased cyclic life and are an enabler for Specific Fuel Consumption (SFC) improvements. Rolls-Royce will work in partnership with Cranfield University and Imperial College London and utilise the UK manufacturing services supply chain to achieve this overall aim.